Online home adaptations service during Covid-19

Due to Covid-19 restrictions, currently no vital home adaptations can be carried out to bathrooms, kitchens, ramps and living spaces to make properties accessible for the 1.5 million vulnerable people being shielded at home and the 12 million elderly and disabled people who are isolated in non-decent homes.

The risks of unsuitable housing for this group is ill health due to accidents and falls, over reliance on care givers for support and pressures on Health and Social Care budgets due to unnecessary hospital admissions.

Motionspot plans to overcome these challenges and, inspired by Innovate UK funding, will kick start a design sprint to build and launch a unique home adaptations website and virtual assessment service. This will harness innovative technology, specialist advice and design, market leading accessible products and a trusted installer network trained in Covid-19 working practices.

The intention is to develop and launch the website and complete a pilot project in August with a view to rolling out the offer across the UK from the end of September. It is anticipated that this service will continue to be available after Covid-19 restrictions are lifted as the new model of adaptations delivery can be adopted by Local Authorities and Commissioning groups and can be scaled internationally.

Extension for impact funding 23rd Oct 2020
Feedback from initial customers was that they wanted to visit a Covid safe space to see and test the products and a greater product range was required to meet their needs. The Innovate UK extended funding will therefore be spent on bathroom and kitchen adaptations in a designated Covid safe product testing space with a charity called The Extra Care Charitable Trust in Solihull. The intention will be for ExtraCare residents to visit and test products as well as encourage residents from the local area, including Local Authority funded residents and Commissioning Groups to visit and test the adaptations in a Covid safe show home before having them installed in their own homes. Local contractors would also be encouraged to come and visit the facility for training on Covid safe working practices and how to install the adaptations. During the initial project, it became clear that the range of accessible products available on the market is currently very small so the additional money will also be spent on increasing the product range offered in this product testing facility. This will include market research to identify the product gaps and demand before producing working drawings by end January 2021 before manufacturing partners are sourced to produce product prototypes which could be tested in the Solihull testing facility.